Investigating the diversity and role of carbohydrate-active proteins/enzymes in human gut microbiota

Technical abstract
The aim of the research is to exploit recent developments in human (meta) genomics to explore the diversity and specificity of enzymes and proteins involved in carbohydrate metabolism in the human gut. Approaches including functional and comparative genomics, metabolomics and gnotobiotic mouse models will be used to study the molecular events underlying the adaptation of gut bacteria to diet and the effect on host response. This is complemented by detailed molecular enzymology and structural studies of human gut glycoside hydrolases and binding modules involved in hydrolysis of complex polysaccharides.